Rez 3 Healthy Media Initiative

Building on our expertise in children's media, R3HMI will create a research-based, sci-fi adventure drama transmedia experience for Keystage 2 children and parents with a 10-episode podcast and an integrated app as its centrepiece. While the podcast will be free on all platforms via our distributor Gen-Z Media, the app will be available through paid subscription and will prompt collaborative "off-device" activities that facilitate good relationships, prompt good media habits, encourage important conversations, and broadly equip parents to raise smart, empathetic, and above-all healthy kids in an ever-more digital world. R3HMI will expand Rezilience Ltd.'s IP, and refine its successful production, delivery and promotion models, to do something new in the sector: consistently monetise dramatic podcast content for kids. First, we offer families exciting, recognisable and above-all fun media experiences with very subtly in-built pro-social, mental health and wellbeing messages---e.g., how to deflect bullying, how to recognise developing addictive behaviours and self-regulate, and what to do in social situations that feel overwhelming. Periodically the narrative launches listeners into real-world story-based games, quests and conversations with physical people off-device. The activities plus the additional parental resources offered in the app are again grounded in the latest serious child psychology research.